Manchester Metropolitan University and Northern Care Alliance NHS Foundation Trust KTP 23_24 R2

To develop and embed the 'Rhythm's Maternity Management Journey Coaching Process and the 'Evolve' Organisational Change Process.